Wilson Wright LLP application

We have applied for the Cyber Security grant to enable us to ensure that the sensitive electronic data we hold is both secure and that any of this data that is sent via the internet by email or other means is also secure. This will also ensure that we comply with current legislation and we can plan for changes in the legislation due to come into force in 2014.